Wordsworth and the Language of Vagrancy

Inspired by lived experience of homelessness, this project was inspired by literary representations of vagrancy in the 18th Century, which highlight many of the ethical issues around charity and homelessness that are apparent in the work of other Romantic writers, including Wordsworth and Southey, and which still exist in conversations around the criminalisation and public perception of homelessness today. While there is a minimal base of scholarship on Wordsworth and vagrancy/poverty, it involves limited engagement with contemporary homelessness issues, particularly in terms of the relationship between literature and legislation now and in the Romantic period. This project has two primary objectives. The first is to enhance current scholarship in the field by expanding exploration of the relationship between vagrancy/ transience and Romantic literature beyond the parameters of existing Wordsworth study, with the intention of providing a basis for further academic research on this subject. The second is to consider how Wordsworth's representation of these changes might be useful not only in understanding the moral and legislative debates of his day, but also in helping us unpack and challenge stereotypical presentations of homelessness that remain prolific in both legislation and media today. The Romantic period is particularly suitable to this kind of undertaking because of the breadth of work on the subject from the period, and because the legal and moral arguments which occurred at the time of their production paved the way for present day attitudes and legislation. Key considerations of this research are to ensure that its use is not limited to the academic sphere, and to show how literature might be useful in engaging with policy making and public opinion in a way that challenges negative stereotyping, in the case of homelessness, through Wordsworth's tendency to portray the itinerant poor as individuals rather than through the lens of sweeping legislation.